Versatile Decommissioning System (VDS)

The project will develop a Versatile Decommissioning System (VDS), which brings together proven technologies to provide a powerful visualisation and planning process, coupled with a range of access equipment and tools specifically suited to the challenges of nuclear decommissioning. The VDS will consist of five elements: (IMPP) The Integrated Model Planning Process is a CAD based planning system, taking LIDAR and Gamma imaging point cloud data to produce a BIM style 3D model of a cell. The Model will define section properties, contamination mapping, and structural characteristics. The IMPP will also include a live “planning database” allowing rapid identification of suitable tools or techniques for a range of decommissioning tasks. (NDAS) The Nuclear Decommissioning Access System will provide a toolkit of access components to enable decommissioning of large cells. Remotely operated equipment can be mounted onto the platform and the entire platform can be raised or lowered to enable a versatile approach to decommissioning. (INDT) The Integrated Nuclear Decommissioning Toolkit will provide a modular system of components configured to provide decommissioning capability, planning data for defined tools will be tabulated in the planning IMPP database. A laser cutting head will me mounted on a manipulator to enable surgical cutting and removal of targets.
(LWRS) The Local Waste Retrieval System is a new lightweight container, grab and hoist system enabling highly efficient packing of waste at source. The LWRS containers will tessellate within nuclear flasks to minimise handling and ensure efficient packing. The VDS will enable detailed and accurate planning of decommissioning operations, minimising operator/material interfaces, optimising the categorisation and packing of waste, and increasing productivity. The laser cutting head provides a step-change in the surgical removal and size reduction of waste. The elements are not interdependent, and each can be integrated into ongoing decommissioning work, thereby offering rapid benefits and a viable route to commercialisation.